An Empirical Method for Benchmarking Multi-Robot Patrol Strategies in Adversarial Environments

The use of robots for environmental monitoring and
security has potential advantages over humans in certain
contexts. Robots can be rapidly deployed to uncertain,
hazardous environments, or perform long-term monitoring in
environments featuring risks such as radiation or temperature
hazards, without risk to human health. Robotic platforms
may also have access to sensing, data processing, and
communication technologies that would be impractical to
equip a human with, potentially allowing for faster detection,
identification, and communication of threats, intrusions, or
anomalies.

Teams of multiple robots can cooperate to achieve high
performance in tasks such as these, and their coordination
may need to take into account the presence of hostile actors.
Previous work in the field of robot patrol has identified the
problem of "adversarial patrolling", in which an adversary
or attacker is attempting to avoid detection by the patrol
agents. Other work has also provided various strategies for
multi-robot teams to employ to monitor areas as efficiently
as possible. However, little work has been carried out to
determine how these patrol strategies would perform in an
adversarial patrolling context.

In this work, we propose a method of benchmarking and
comparison for multi-robot patrol strategies in adversarial
environments. This should be useful for guiding patrol strategy
development and selection. In section II, we discuss the multi-robot patrolling problem in more depth and explain the ideas
and methods influencing this work. In section III, we define
the problem we wish to tackle. In section IV, we describe
our benchmarking approach, including models of adversaries.
In section V, we describe the work carried out to validate
our approach, and present an initial comparison of two patrol
strategies. In section VI and VII we present discussion of
this work and our proposed method, and give conclusions and
describe our next steps with this work.